Polytag x GS1 - technology to enable the plastic packaging circular economy

Polytag technology not only enables - but also optimises - the plastic packaging circular economy thanks to its collaborative and integrated describe, tag and trace solutions, which offer:

* easy data sharing between any stakeholder
* unique packaging identification marking technology
* full-circle visibility

All of this powered by patent-pending technologies that comply with GS1 standards.

Recently, Polytag designed and delivered a digital deposit return scheme (DRS) pilot across 300 households in North Wales.

The pilot achieved a 97% household engagement rate and excellent feedback from users who found it intuitive, convenient and rewarding.

A digital DRS is just one of a range of initiatives that are necessary in order to tackle plastic packaging and enable a circular economy: Plastic packaging contributes to a number of significant environmental and economic challenges for our climate, our oceans, our food chains and local communities.

This is why, here in the UK, businesses are facing Plastic Packaging Tax (PPT), the introduction of Deposit Return Schemes (DRS), Environment Social and Governance (ESG) regulation and Extended Producer Responsibility (EPR) which will disrupt and impact plastic packaging supply chains and require them to adopt circular practices that are more transparent, collaborative and optimised.

Collaboration and transparency is the only way to deliver true sustainability. All stakeholders in the single-use packaging circular economy _have to_ collaborate in order to protect Our Planet.

With the development of our technology the Polytag team is on a mission to ensure all plastic packaging is recycled and stays in the circular economy.

Please get in touch to find out more, or visit our website at www.polytag.co.uk.